ALIVE6

An innovative research project led by Jaguar Land Rover, ALIVE6, - will apply new technologies to the Ingenium engine family, striving to maximize fuel efficiency whilst maintaining the in-vehicle feel Jaguar Land Rover customers expect.
The collaboration with Grainger and Worrall, Automotive Insulations and Nifco will research low friction cylinder bore coatings, thermal engine encapsulation and a composite sump respectively. Bosch (UK) Ltd and Mahle Powertrain bring advanced control technologies while downsizing and NVH technologies are supported by FEV UK Ltd and UEES The innovative powertrain technologies will offer improved fuel economy, low weight and excellent transient performance. The consortium members recognise the importance of collaborative advanced research projects supporting initiatives that will expand the UK’s competitiveness and develop skills, innovations and new technologies in the automotive sector and throughout the supply chain.